Networking technology and the experience of ensemble music-making

Could networking technology transform ensemble music-making so that more people can benefit? Research shows that ensemble performance participation raises self-confidence in children and adults. However ensemble music-making grinds to a halt when non-music readers participate - with the result that they feel excluded. Can a system be developed which integrates them?

A vast library of ensemble music exists in infinite archive form: http://imslp.org/ (International Music Score Library Project - 295,000 scores at 21/11/14). This offers everyone the chance to play many culturally valued pieces of ensemble and orchestral music because parts are typically available alongside scores. However these files are often scans of 19th century and 20th century editions, and therefore static, and of variable quality. Could critical and curatorial approaches, including careful preparation of files in a more suitable format (e.g. MIDI) drive a networked music notation system suitable for a wide range of users? And thereby interface between the infinite library resource of the online music score library project, and the real-world possibility of ensemble performance for newcomers to participatory music, facilitated by networking technology?

Libraries such as imslp.org increasingly represent to the public the body of historical and contemporary notated music available to live music ensembles. New beneficiaries of ensemble music through active computer networking in live ensemble performance contexts could be many and multiple, ranging from school children to adult amateurs to people engaging in music therapeutic treatments or recovering from an experience of isolation. On our advisory group we will have representatives from Education (the head of Brighton & Hove Music Service), Health (the research lead from Intensive Care Medicine Research, Brighton and Hove), Cultural organisations (the head of the Brighton Science Festival) and Arts Policy (the learning producer from the Arts Council funded organisation Sound and Music). In addition we will have academic experts in public engagement and digital material culture.

In the first instance we will create a system which dynamically updates to indicate current position in the score. This could be conductor-led (with a 'smart baton' counting beats and so updating position in score) or computer controlled, in the case that a conductor was not available. The scores for orchestral members would be networked and either digitally presented and highlighted on a tablet, or paper scores augmented with digitally controlled LEDs. Once we have a system which can synchronise networked information, then we will also be interested in how this could support other forms of notation for ensemble performance.

During the pilot, we will consider questions about the legibility of tablet displays; the flexibility and future-proof status of the underpinning software; and possible approaches to music notation digital networking that do not involve screens. We will explore how effective technologies can be in bringing mixed ability musicians and complete beginners together.

This work may have exciting implications for non-classical ensembles where synchronised notations could be productive in group work and musical forms requiring coordination hand in hand with creative flexibility in tempos and/or transpositions (e.g. electric guitar ensembles, concert bands, laptop orchestras).

Through this practice project, using Arts and Humanities critical and collaborative approaches, the project team and the advisory group will meet regularly to debate, scope and prepare the ground for a larger project on the future relationship between networked ensemble performance and online infinite archives of notated music, such as imslp.org, by creating a prototype with school children as initial subjects and then publicly debating its potential wider applications with a range of interested parties.

Potential impact
Through practice-led research, collaborative critical enquiry and innovation using networking technology this pilot will critically mediate the gap between fixed musical notation and the flexibility needed in real-life ensemble performance, especially in mixed ability settings. The model developed will add value and further creative possibilities to existing work (for example the BBC's 'Ten Pieces' project and associated website resources http://www.bbc.co.uk/programmes/p01vs08w). Through its work and discussions with its advisory group, the project will scope a bigger project on the question of public online archives of musicals scores and their relationship to future networked ensembles and orchestras - it thus has the longer-term potential to reach and influence programming policies as well as broad arts and arts education policies. We welcome the presence of the London Symphony Orchestra's Head of Orchestral Artistry on our advisory group.

Which groups will benefit from the pilot project?

- Artists interested in networking technology and its potential transformation of ensemble music of all kinds
- Bands interested in developing new ways of structuring and coordinating their compositions and performances
- Teachers and education professionals interested in using networking technology in order to deliver ensemble performance requirements of the national curriculum in more engaging and effective ways
- Health professionals and patients interested in innovative therapies involving ensemble performance and networking technology
- Music hubs interested in reaching out further to enable young people from disadvantaged backgrounds to experience participation in ensemble music, even though they may lack instrumental training
- Community ensembles and orchestras who bring together mixed ability groups in order to perform the music of today and historical ensemble and orchestral music
- Professional ensembles and orchestras interested in approaches to engaging new audiences through the direct experience of participation
- The general public through enhanced understanding of innovation through critical approaches to technology in relation to both traditional and contemporary musical practices

How will they benefit?

- Artists will be able to share in and understand the findings and innovations of the work through the public events and the website
- Bands (initially at Brighton Institute of Modern Music) will be offered the chance to experiment with the prototype developed after the test as part of the collaborative public demonstration; Mark Irwin, Assistant Principal, BIMM, has expressed willingness to be involved
- Teachers, education professionals and Music Hubs will be drawn in through (a) direct participation and (b) sharing of the project via networks of the Head of Brighton and Hove Music Service, who is on the advisory board
- Health professionals and patients will gain access to the project through the networks of the Head of Intensive Care Medicine Research who is on the advisory board
- Community ensembles will benefit through the participation on the Advisory Board of Dr Adam Swayne, director of Contemporary Music for All, Sussex, who will also be involved in public events post-testing period
- Professional orchestras will learn of this work and the possibilities of deployment via the presence of the Head of Orchestral Artistry from the London Symphony Orchestra on the advisory board
- The general public attending the Brighton Science Festival, will learn of this project through the Festival's networks and marketing, and also through Music Of Our Time's networks; there is a great deal of public and press interest in the nature and culture of live musical practices and so the public roundtable and demonstration on networking technology and the experience of ensemble performance will attract strong attention, which is why the Festival has already committed to programming it in February 2016.